MeshDex– A Web Based Collaborative Discovery Environment

MeshDex is a new and innovative way of locating content online, which tackles limitations of
current search technologies, by the process being treated as essentially a social rather than
individual activity. As such MeshDex overcomes issues with the ever increasing wealth of
information for any given subject or area of interest via a passive crowd sourcing approach
that globally shares the effort spent by users in locating, reviewing and qualifying sources. In
essence becoming a “found once found for all” (FOFFA) system. At its heart is a web based
Collaborative Discovery Environment (CDE) through which users can locate and organise
sources of information around one or more areas of interest whether they appear on the web or
not. With all sources being connected via an inventive cloud based indexing/tagging process,
which overcomes terminology and language differences, users can discover or be alerted to
relevant content found and registered into MeshDex by others (even across subject, area of
interest or language boundaries). Through its inherent collaborative capabilities MeshDex will
be able to deliver benefits to many kinds and groups of web users, including researchers and
practitioners in many fields such as health and medicine.